SolMag - Development of SolGel formulations for Application to Magnesium in Aerospace

The proposed project is to advance the formulation of a novel SolGel Magnesium (Mg) pretreatment,
which has succesfully demonstrated feasibility in a recently concluded Technology
Inspired Innovation between Sheffield Hallam University (SHU) and Indestructible Paint
Limited (IPL). With a view to the ultimate exploitation as part of a Chromate (Cr6+) free
coating system for the treatment of Mg alloys for use primarily in the aerospace sector but
with cross-over potential into the automotive and nuclear sectors. This is of significant
commercial importance as a result of the impending implementation of European
environmental legislation - REACH: which as things stand currently will prohibit the use of
Cr6+ from 2017 onwards. Applicant IPL are a leading producer of specialist coatings for the
aerospace market and will extensively consult IP holder Dr Heming Wang of SHU to advance
the SolGel formulation, which has demonstrated feasibility on simple shapes and small
volumes of Mg alloy. Challenges to be overcome are associated with the upscaling of
production, exothermic reaction control, formulation stability, consistency of production,
formulation efficacy, particle dispersion and ensuring appropriate shelf life.